The Glocalization of Wellbeing and Sustainability: a Biosocial Educational Prototype for Peru, Brazil and beyond

This interdisciplinary research documents the customary sustainable lifestyles of indigenous and rural groups of South America, examining how their models for sustainability and wellbeing can be effectively integrated within the Global Sustainable Development Goals and passed onto future generations. The project includes a book publication that documents and analyses, from a health perspective, a remarkable facet of Amerindian life: the amount of time and effort dedicated to facilitating personal growth, for both oneself and for others. Throughout the life cycle, and especially during early perinatal life, a wide array of 'humorally'-informed hands-on techniques and practices are used to ensure that people achieve their potential to be robust, attentive persons, mindful of their wider environment. Taking as its subject the northwestern Amazonian Brazilian Warekena, the book examines how they manage to achieve this aim. The book engages multidisciplinary audiences by addressing the broader topics of a) indigenous mindfulness practices, in society and in education, b) inequitable interethnic relations and their transformation over time, c) passing sustainable environmental practices across generations. The project also builds on this work, by further interdisciplinary publications that unfold in conversation with International Development, and education in particular. In so doing, it addresses the Rio+20 project for "Sustainable Development" (SD), a term familiar to us since Rio 92 (the United Nations Conference on Environment and Development), which aims to integrate environmental, social and economic objectives. Since then, and under the influence of the Indian economist and philosopher Amartya Sen, sustainable development has increasingly been conceptualized as people-centred and promoting of a better quality of life for all while living within the limits of supporting ecosystems. Building on and aligning my research with this Global Challenge, this project builds dialogues and opens avenues to pioneer truly holistic education initiatives that have sustainability and wellbeing at their core.